National Plant Phenomics Centre

Technical abstract
This project aims to offer UK plant scientists access to an automated imaging platform, the National Plant Phenomics Centre, that uses robotics to deliver growing plants to a series of high resolution imaging stations for non-destructive sequential recording of growth, physiological and developmental parameters. In conjunction with local expertise in biological image analyses provided by the Vision, Graphics and Visualisation Group in the AU Department of Computer Science the raw data and associated experimental metadata will be processed to extract trait data in a non-subjective highly quantitative manner that can then be related to the underlying genomic makeup of the individuals. The NPPC will utilise international data standards, database architectures and query interfaces appropriate for handling processed plant phenomics data. The raw data will also be stored and will therefore be available for future analysis either by the investigator or, after publication, by other interested scientists.